Range Extension & Reduced Emissions via Heat Energy Augmentation & Thermal Storage (RE-RE-HEATS)

Sunamp pioneered and patented the Heat Store and Processor (HSP) architecture which combines Heat Pumping and Phase Change Material (PCM) Heat Storage. Originally developed for static applications such as solar thermal, this project investigates the benefits HSP can deliver in two critical automotive applications:
1. Reduction of emissions and enhanced fuel efficiency for Internal Combustion Engine (ICE) vehicles
2. Range extension (specifically in variable weather conditions) for Electric Vehicles (EVs)
Known HSP characteristics are mapped against these challenges to calculate potential performance.
Sunamp is expecting to partner in the automotive space to take the technology to market.